Newcastle University and Hexislab Limited

To determine efficient process and assay testing methodology for characterising natural bioactive compounds that can reduce the effects of UV sun and pollution damage on the skin, and to develop a prototype skincare composition that can reduce the effects on the skin.